Water-rock reaction on Mars - as seen through Earth analogues

This project will use mineralogy and mass spectrometry to understand water-rock interactions, mineral formation, element mobility and volatile budgets in mafic rocks from Germany. These rocks are analogues for clay formation processes on Mars and on Early Earth. With a focus on the most recent finding of an impact-generated hydrothermal system by the Mars Exploration rover Opportunity at Endeavour crater, and the discovery of mudstones on at Gale Crater by the Mars Science Laboratory rover, understanding the detailed volatile and element pathways in aqueous alteration is more important than ever. Working at two universities with vibrant and internationally recognized research communities, and collaborating with Germany, this project is set out to create a more in depth understanding of processes on Mars - with potential for the application to the Early Earth.
Mafic and ultramafic rocks make up large parts of Mars and Earth. On Earth, they form the magmatic component of the ocean floors and at the mid-ocean ridges provide well-studied sites for the study of hydrothermal alteration1. However they are also found on the continents where they are subject to a very different, i.e., less saline, alteration environment. Alteration products formed in continental environments are less well studied than the marine counterparts yet are highly relevant to understanding processes on Mars. The similarities are in weathering, diagenesis and subsurface fluid processes. The heavy noble gases (Ar, Kr, Xe) provide trace volatiles in such environments, whose sources, pathways and sinks have been intensely investigated in meteorites for the typical components found in them2, but have not yet been investigated in detail for water-rock interaction based processes3. This study offers an opportunity to make inroads into our understanding of alteration and its effect on the evolution of volatile budgets and element mobility on early Mars, and the early Earth. In detail, this project will seek to
1. Provide a detailed mineralogical and geochemical account of the nature of alteration of mafic rocks from a range of environments from the Variscan in Germany (Odenwald/Saxothuringian Zone, and Lahn Dill Syncline/Rhenohercynian Zone) and - if desired - the UK, to deduce the specific alteration conditions (e.g. temperature, fluid chemistry).
2. Pioneer the measurement of heavy noble gas signatures of minerals within alteration phases to understand the pathways and host minerals of volatiles.
3. Collate geochemical data to test and refine existing hydrothermal models to quantify the concentrations of elements acting as nutrients in the hydrothermal fluid and the environmental conditions for microbial life.
This work will pioneer the combination of detailed mineralogical with heavy noble gas investigations by applying a method which is well established in meteorite research. This work aims to understand the element mobility, alteration mineral formation conditions and volatile reservoirs in rocks relevant to the evolution of early Mars and Earth. It will help to assess the effects of such alteration on the habitability of the surface and subsurface of these two terrestrial planets in the Noachian/Hadean times, the time to which we can track back the beginning of life on Earth.